ArtBrowser TV - digital TV channel for art lovers

ArtBrowser TV is a digital TV channel for art lovers. It helps both new age and traditional art lovers connect with art by providing an innovative platform to showcase interesting video content relating to arts and culture. ArtBrowser TV offers a curated selection of content from around the world and produces original shows aimed at helping art lovers engage with arts. The vision of ArtBrowser TV is to leverage the power of art and technology to bring the art community together and influence positive change in the society.

ArtBrowser TV content would be widely accessible across hundreds of devices including iOS apps, Android apps, MACs, PCs, and streaming media boxes such as Roku, Apple TV, Chromecast and Nexus player.